SWEPT2

The SWEPT2 project aims to develop a sophisticated tool for modelling of wind turbine wakes and wake interactions. It is
well known that present wake models are inadequate, especially for application to large offshore wind farms, and have led
to wind farm designs with larger than expected wake losses. Improved wake models are essential for improved wind farm
designs with improved energy yield. Validation of wake models is critical but difficult to undertake at full scale. Therefore,
the EnFlo Laboratory at the University of Surrey will use its specialist wind tunnel facility, the EnFlo stratified flow wind
tunnel, to make measurements on model wind turbines wakes, wake-wake and wake-turbine interactions, in a range of
wind flow conditions. The wind tunnel, one of the very few such facilities globally, is able to simulate stable and unstable
atmospheric wind flow. Atmospheric stability has a large affect on turbine wakes, and the controlled environment of the
laboratory allows more detailed studies than can be obtained from field measurements. One will complement and provide
checks on the other. Both will provide insight into the relevant physics and test-case data for the development of
computational prediction tools in the consortium.

Potential impact
The UK offshore wind sector is projected to grow to £8bn annually by 2020 so the economic benefits estimated to result
from the new wake modelling tool, at over 1% of project costs, could be considerable across the UK investment. Research results will be communicated through the ORE Catapult (a project partners ideally suited to this) and publication
in the relevant journals.